The University of Manchester and Heat Trace Limited

To design, develop and embed an advanced software system that will design and monitor total life cycle of installed trace heating systems, for novel applications such as commissioning, planned maintenance and monitoring and control of trace heating systems.